University of Surrey and Surrey Satellite Technology Limited

To develop a compact monitor to measure the radiation environment on a new generation of satellites being designed for deployment in geostationary/high-radiation orbits. The monitor will potentially use novel methods which will lead to more accurate data than previously measured at higher radiation levels.